Effect of mechanical properties and surface nanostructure on phosphate-based glasses biomedical performance

The project will focus on smart phosphate-based glasses that can simultaneously induce tissue regeneration (hard and soft) and deliver antimicrobial effects via controlled release of metallic ions (e.g. Ag+, Cu2+, Zn2+, Ga3+, Ce4+). The slow release of antibacterial ions as the tissue heals prevents inflammatory reactions and reduce patient's recovery time. The sol-gel and coacervation techniques will be used for fabrication of phosphate glass fibre mats for wound healing and 3D scaffolds via 3D printing for bone regeneration. Structural and morphological characterisation of the glasses will be investigated using a multi-technique approach involving electron microscopy (SEM and TEM), thermal analysis, physisorption, X-ray diffraction, and X-ray absorption spectroscopy at synchrotron radiation facilities. The mechanical properties of the biomaterials and their changes and degradation (in time/with the environment) will be established; their effect on cells-biomaterial interaction, biomaterial degradability, antibacterial effect will be investigated. In particular, dynamic (in-situ) mechanical testing will allow the response of the biomaterial under different conditions (e.g. change in temperature, extracellular matrix environment, time) to be assessed.